Assadaqaat Community - Connect (ACC), A Digital Platform for Supporting Communites and Encouraging Entreprenuership in Wales

Communities in Wales are well known for their generosity and donations for community causes. The Muslim along with other communities donates its obligatory and voluntary charities (Assadaqaats and Zakat) for the common good of our communities.

In view of COVID19 lock-down, the closure of businesses in retail, hospitality, transport, entertainment, and other small to medium business sector industries in Wales, members of our communities depending solely on daily wages or contracted hours are affected. In this hard times government and community are doing their best to help the affected members of our communities. We envisage that there is a bigger need for a coordinated effort to connect the 'privileged' members of our communities to the 'underprivileged' members of our society in Wales.

We have teamed up and propose a digital platform that will channelise the community generosity, benevolence and donations to these affected individuals and households. The proposed cloud based system called 'Assadaqaat- Community Connect' will bank on the generosity and donation from affluent sections of the society, organisations and government to help the effected segments of the communities in the following two ways:

1. To provide secure 'ACF Gift Food E-Cards/Vouchers' that can be used to buy essential food and household items at both big retails such as ASDA as well as other participating local grocery stores.
2. To provide interest-free financing to support entrepreneurs in post Covid19 lock-down scenario.

The proposed project will identify the needy households by carrying out an e-survey using local religious, cultural and social centres, community groups and community organisations. We already have a pool of individuals and organisations who donate through our not-for-profit organisation Assadaqaat Community Finance (ACF). We have already teamed up with ASDA and Marks & Spencer to offer especial 'ACF Gift Food E-Cards/Vouchers' to financially support and empower vulnerable members of our communities to buy essential food and household items from some nominated stores. We plan to expand this network based on the spatial distribution of needy communities.

Our proposed digital platform will help to scale up our work to identify and help those in need now and in near future. The interest-free financing will help generate economic activity and job creation with the help of generosity and donations from the community. Once economically stable, these entrepreneurs (beneficiaries) will become benefactors and start putting donations back in the pool. A truly transformational financial model for turning 'beneficiaries into benefactors'.

After the completion of this phase, we plan to carry out beta-testing of the developed platform. This will be done through our enhanced technical capability, advertising, marketing and social media engagement strategies. We will be reaching out to the communities (Beneficiaries and Benefactors) to offer our innovative financial model. This will expedite our objectives of creating jobs and business opportunities to the Covid-19 and Brexit effected individuals and businesses; offering professional and financial support through training and "interest-free" finance for starting their micro, small and medium enterprises.